Improving the Geolocation of Emergency Service Response through Big Data

Emergency service requests for Ambulance, Fire or Police support often require making a geographical decision about where to send first responders. The clarity of information provided on calls can impact response time. This PhD will explore the potential for enhanced emergency service response utilising big data from addressing, semantic databases, gazetteers and topological structure of geographic features to develop models that can geolocate incidents where only partial and uncertain information has been provided.